Aura & Vole food development vouchers

Aura & Vole Ltd are a new, family run, British inspired children’s allergen free food brand that caters for babies from the first stage of their weaning journey up to toddlers & young children. None of our products contain wheat, gluten, dairy, egg, nut, artificial colours or preservatives! Our brand is healthy, nutritious and delicious! Aura & Vole will only ever use the best of British produce and are strongly supporting the campaign to combat child obesity and dietary behavioural problems in children. Part of our ethos is to encourage the next generation to take an interest in healthy food whilst parents can be confident in the knowledge that food allergies no longer need to pose a problem at meal times. No child need go without vital food groups or feel excluded from parties or family favourites any more.We have an exciting array of recipes which all children can enjoy and have also developed recipes for vegetarians and vegans. Rest assured this is only the beginning of what Aura & Vole have to offer, we are already working hard behind the scenes, developing our child friendly brand, adding to our product lines and services. So, for more information about Aura & Vole please contact [email] we can also be found on Facebook, Twitter and at www.auraandvole.com